Card Processing Advisory Service MSO 2

The Card Processing Advisory Service MSO 2 is a Proof of Market project which aims to
establish the commercial viability of flexible merchant account service delivery. It is believed
that multiple merchant accounts can be grouped and leveraged in manner that not only ensures
optimum service provision but also highest cost efficiency without extended contract periods.